Enhancing drone show safety and efficiency with machine learning

The growth of the drone show market has led to a £300m global industry with hundreds of shows taking place across the world, and millions of people enjoying the spectacle of 1000s of drones taking part in coordinated displays. The industry is forecast to grow rapidly to over $1bn by 2030, growing at up to 25% per year. Drone shows are even predicted to replace fireworks due to their improved environmental and safety impacts.

However, current drone show technology remains in its infancy. Creative and production workflows still heavily rely on resource-intensive manual processes, leading to increased costs and narrower profit margins compared to traditional fireworks displays.

HVN Labs is spearheading the development of next-generation drone show technology aimed at streamlining show design and delivery processes while enhancing accuracy, safety, and creative freedom. This project will use Artificial Intelligence (AI) to develop faster and more responsive path mapping systems for large fleets of drones. By doing so, it will enhance show design efficiency and safety standards, whilst at the same time reducing production costs.